Genetic sex and uterine donation? Re-examining the Montreal Criteria for the Ethical Feasibility of Uterine Transplantation

This project aims to critically re-assess "genetic sex" in the Montreal Criteria for the
Ethical Feasibility of Uterine Transplantation through: 1) reviewing published ethical
arguments for and against the use of genetic sex as a key criterion for recipients of
uterine transplantation; 2) exploring the considerations, attitudes and moral concerns
expressed by UK women around the genetic sex of uterine transplant recipients; 3)
surveying attitudes of UK females regarding the importance of genetic sex in the ethics
of uterine transplantation: do perceptions of acceptability vary depending upon the
genetic sex of the hypothetical recipient? The project hopes to balance theoretical
arguments with conflicting real world viewpoints and bring attention to social context,
while allowing policy-relevant ethical recommendations to be generated. It may
illustrate cultural concerns around genetic sex and transgender rights, including
anxieties over definitions of womanhood/motherhood and new medical
techniques/assisted reproductive technologies.